Newcastle University and Atom Bank plc

To develop an understanding of advanced block chain and statistical analytical techniques to realise a digital transformation in Atom’s market offering in the mortgage sector through the development of an interactive decision support tool.